To design a digital triage and assessment tool for weight management services as part of a 'Once for Scotland' clinical pathway of care for people living with obesity.

This project aims to design a user-friendly digital triage and assessment tool to make sure that people get the right level of weight management support at the right time, based on their health needs. It will use a range of information from clinical records and information inputted by the person seeking help. It will help to identify who might need more specialist care quickly, who would benefit most from group programmes or lifestyle support and who might need a referral to another service first. It will reduce the wait to access services, whilst providing education and support where people have to wait.